Integrated Power Modules for Hybrid and Electric Vehicles

A collaborative project will be undertaken between Versarien Technologies Limited, Applied Materials Technology Limited and Dynex Semiconductor Limited which will seek to develop a technology capable of providing world leading thermal management specifically for use in the power electronic modules of electric vehicles and plug-in hybrid electric vehicles. The project will last for 24 months and will be led by Versarien Technologies Limited. Over the course of the project a number of component technologies will be integrated to provide a step change over current industry performance. Challenges exist in order to integrate these technologies whilst making sure that the potential performance is maintained. Industry steer is being taken from leading technology players in the field to ensure that the specification of the proposed device is in line with the requirements of the wider industry and remains so throughout the duration of the project.
Without the assistance of the TSB, the project would not have been able to be undertaken and the participants are sure that the completion of such a project will provide an important step towards the UK being a global leader in the development and production of high technology components for the electric vehicle market, a market which is set to grow exponentially over the next 35 years.